OLLGA (Optimised Life for Landing Gear Assemblies)

The Optimised Life for Landing Gear Assembly (OLLGA) project brings together top-rated academics with the landing gear world-leading manufacturer to work on a step change in the way landing gear is utilised operationally. Safran Landing Systems, the universities of Sheffield, Cranfield and Bristol will define and demonstrate how the remaining useful life of a landing gear can be adapted to its usage. Existing aircraft data will be enhanced with state-of-the-art AI technology to provide the required input to an adaptive fatigue computation model. This project will consolidate the UK as a centre of excellence in landing gear structural heath management.